I AM PHYSIO: Intelligent Assessment of Movement function for PHYSIOtherapy self-management

Many injuries require assessment and subsequent physiotherapy exercises to aid recovery. Successful recovery relies on patients adhering to the prescribed exercises and the correct intensities. Therefore, regular contact with clinicians is required, so they can assess recovery and check on exercise adherence. However, limited resources often mean long-periods between face-face consultations. The recent pandemic has further led to a rapid switch to remote consultations, with the physiotherapist having to assess the patient using video links.

In this secondment the technical and research expertise of the secondee in the area of movement analysis will be combined with the host organisation's expertise on developing artificial intelligence platforms for physiotherapy triaging. Using this expertise, the secondment will focus on developing intelligent video-based tools that will measure movements of patients undergoing physiotherapy exercises and support the clinician to complete assessments remotely.

Technical abstract
The secondment will focus on developing intelligent video-based tools that will measure movements of patients undergoing physiotherapy exercises and support the clinician to complete assessments remotely.
The secondee has expertise in motion capture methods and data analysis of movement data for inferring health status. The host organisation has developed novel physiotherapy triaging tools using artificial intelligence and machine learning methods. The secondment project will focus on developing video-based assessment of movement function. This will be achieved through a combination of new motion capture data led by the secondee, online public datasets and new data captured from the current app userbase. A generative modelling approach will be used to assess functional movement from pose estimates extracted from video data.

The resulting solution will provide physiotherapists with the next-generation of tools to support assessments when working on remote video call platforms.